Drizzle development

Despite only being in its second trading year, Gourmet Spice Company has been shortlisted twice for the iNet Food Innovation Awards, first for 'Most Innovative Food & Drink Company 2011' and also for 'Most Innovative New Product Development 2012'. To add to its unique range of aged balsamic vinegars and infused British rapeseed oils, it seeks to develop an innovative range of drizzles and marinades.